Dry coating of lithium ion cell cathodes using composite powders

Anaphite has proprietary technology to design and manufacture composite powders for the production of cathodes for lithium ion batteries. Cathodes made with these composites in standard electrode coating processes have higher performance than those made from a mix of components.

The battery industry is looking to move to new "dry" electrode coating processes that do not use solvents. The major cost and environmental impact of electrode manufacture in existing process comes from the drying equipment needed to remove the solvent. By not adding the solvent in the first place, the cost and energy required are avoided. Removing electrode drying has the potential to reduce the process cost of cell manufacturing by 50%.

Anaphite's composite powders are particularly suited to dry coating. The purpose of this project is to investigate the processes required for the industrialisation of dry coating processes using Anaphite composites. Our objective is to demonstrate that a roll of cathode that matches the performance and properties of standard wet-coated cathode can be made without solvent on industrially viable equipment.